An AI-Enabled, Database Tool for Insight-Driven Residential Mortgage Investment Analytics

Founded by Simon Potter and Olivier Defaux, LTMA is a rapidly growing SME that intends to address the challenges posed by the significant use of outdated spreadsheet approaches among current (global) investors in residential mortgages. Offering backgrounds in entrepreneurship and senior investment banking with systems experience, the founders of this project intend to develop a technology-led solution using AI, that could reduce unnecessary human resources and allow the loan investor to receive valuable data insight.

It is also expected that AI could be used to identify errors in data sets (whether primary data or calculated) and improve data quality.

It is anticipated that this innovation could also help to address the portfolio damage, uncertainty, and resource shortages inflicted by the COVID-19 pandemic.